Sustainable solutions for upgraded smart wearables and equipment in sport

Textile industry is facing major challenges. It is one of the most polluting industries, and consumers, as well as European regulations, are pushing for change. Indeed, global demand is changing, and consumers tend to expect more sustainable and smart textiles. Moreover, the EC is committed to a green and digital transition and needs to be more competitive globally. In this context, UPWEARS aims to contribute to structural resource efficiency and a sustainable economy by unlocking the potential of a new generation of biobased and hybrid fabrics for e-textile. UPWEARS e-textile will feature high performance, cost-effective multi-functionality, such as functionalized yarn and fibre, biomimetic fabrics, imbedded electronics and energy sensors. Partners will ensure a reduced environmental impact on the manufacturing value chain and end product – a country cycling suit – fully recycled. UPWEARS development will minimise manufacturing waste thanks to artificial intelligence technology and multiscale testing. It will also reduce chemical utilisation thanks to enzymatic & eutectic green solvents. For this, UPWEARS will: -Create an innovative & sustainable value chain from the native fibre to functional device end-of-life; -Switch from a traditional towards a modern textile fabrication process supporting the textile industry's digital and sustainable transformation; -Eco-design an e-textile for high added-value sportswear applications meeting European consumer's demand and contributing to EU competitiveness. UPWEARS implementation and exploitation will have many environmental, societal and economic impacts. It will contribute to EU policies like the EU Green Deal since it combines electronic devices and natural fibres and works on circularity. Finally, UPWEARS consortium covers the full value chain: formulation, functionalization; e-textile design & production; digital transformation; reliability & durability; industrial validation and recycling & additive manufacturing.